Signal Processing Research Visits

Professor Grant will step down in Summer 2008 as first Head of the merged School of Engineering and Electronics at University of Edinburgh with direct responsibility for 87 academic staff. Prior to holding this appointment he served as Head of Electronics Department from 1999-2002. He has now been awarded study leave which permits him to perform US and Chinese University visits to build international research relationships between IDCom researchers at Edinburgh and Academic Staff in the four institutions identified in this application.